A Profiler for Crime, Criminal Justice and Social Harm

While government has been the custodian of statistical information about society, particularly about crime, criminal justice and social harm, an open society depends upon the wider accessibility of data to support its deliberations. Since the public at large cannot be expected to collate and analyse such data by themselves, those acting on its behalf have an important role to play in contributing to informed public understanding and debate. Nevertheless, although the 'data explosion' is generating large amounts of relevant information about social conditions, it is becoming increasingly difficult for the charitable or 'third sector' of civil society to grasp and make use of this to help society as a whole come to the best decisions about what to do about troubling social issues such as crime and justice.

The objective of this project is to prototype the development of a 'Profiler' that can enable civil society opinion formers to better understand factors affecting crime, criminal justice and social harm. In so doing, it will provide civil society representatives with valuable insights into how social, economic and demographic factors shape the distribution of social harm in society. It will seek to improve overall strategic policy-making in crime and criminal justice by helping the charitable sector to debate with government, and to inform parliamentarians, the media, the voluntary sector, faith communities, minority groups, and the general public itself, thereby expanding the evidence base available for responsible and representative policy-making for society as a whole.

The project aims to develop a 'Profiler' that harnesses the tools of the information-based 'Big Data' revolution that is sweeping through the commercial and media world. The purpose of the Profiler is to enable its users to assemble and collate data on social and economic conditions and relate them to statistics on crime and criminal justice. The term Big Data encapsulates both the large-scale, complex and fast-moving nature of information in contemporary society and the new and powerful computational tools that are being developed to analyse it. Delivering on the promise of Big Data means that the Profiler must communicate information that is understandable, timely, and meets users' needs and requirements, enabling both producers and consumers of information to reach outcomes together, thereby creating new and useful insights that would not have been apparent due to the scale and complexity of the information.

Hitherto, this complex research work has had to be carried out by academic researchers. Although findings, alongside government statistics, are stored by the UK Data Service, they have not been easily useable by charities and voluntary organisations or accessible to the general public. This project is a unique partnership between criminologists, data scientists, and the foremost educational charity in the criminal justice field to overcome these obstacles. By bringing advanced analytical tools and expert criminological knowledge together in a powerful, user-friendly computer system, it is hoped to make this specialist knowledge more widely accessible and thereby to improve the quality of decision-making in criminal justice policy and practice for the benefit of society as a whole.

Potential impact
The beneficiaries of this project, and the ways in which they will benefit, are as follows.

1. The Centre for Crime and Justice Studies. The Centre is a charity with a long history of educational work, bringing the results of applied research to policy makers, opinion formers and practitioners. Presenting and explaining complex criminal justice datasets to non-specialist audiences is key to the Centre's mission. This project will greatly enhance the Centre's ability to do this. The Centre will apply the Profiler through a number of ongoing communications outputs, including through its database of contacts (numbering some 10,000 individual contacts) its website, regular events and publications. It will also supplement and enhance its existing annual publication - UK Justice Policy Review - the only regular assessment of criminal justice policy developments in the UK aimed at a non-specialist audience.

2. A range of third sector organisations delivering criminal justice services, as well as those engaged in public education and campaigning work promoting evidence-based policy making. Criminal justice service delivery does not operate in a vacuum. The social arrangements and demographics of an area influence the efficacy and impact of criminal justice services. Those engaged in service delivery will benefit by being able to cost, target and personalise criminal justice services more effectively. Those involved in campaigning and public education work will be able to draw on a rich source of data that places criminal justice information in a wider social context.

3. Charitable trusts that support and fund criminal justice service delivery, education and campaigning. The Profiler will offer an invaluable source of independent and accessible data to help inform trusts that fund criminal justice policy development and service delivery of areas of policy and intervention sites that are likely to deliver the greatest impact.
Local policy makers and commissioners, such as local authorities and Police and Crime Commissioners. Reliable, accurate and accessible local data plays an important role in the planning, commissioning, targeting and delivery of local services in ways that offer value for money and maximise impact.

4. National policy makers, such as Members of Parliament and civil servants working in the Home Office and Ministry of Justice. The Profiler will be of great use to MPs seeking to understand the interaction of criminal justice and social factors in their constituencies, as well as placing these interactions in a wider, national context. For civil servants the Profiler will connect up related but discrete datasets, assisting in the development of evidence-based policy options.

5. Inspection and audit bodies, such as the National Audit Office and HM Inspectorate of Constabulary. The National Audit Office will find the Profiler a useful additional tool for informing their value for money audits. With the adoption of an annual cycle of inspections of all police forces in England and Wales, HM Inspectorate of Constabulary will find the Profiler to be useful tool to assess police performance against key criminal justice and social data.

6. Journalists and opinion formers in the national and local media. The Profiler will provide valuable data and analysis for a broad range of crime, criminal justice and social harm stories.
Local communities and the wider general public. Much current crime data aimed at the general public give raw figures but offer little or no context for understanding the data. The data can also be relatively opaque or arcane for the non-specialist. The Profiler will provide a deep and rich context for local communities and the public to understand crime data, presenting them in ways that are accessible and engaging.